Women online: the impact of VOD on women's position in the Indian and British film industries

Although the number of women working in the cinema in Britain and India has recently increased, in Britain women still represent only 23 percent of film directors; in India the rate of key creative positions held by women is 10 percent. Generally, in both cinemas, women are less paid than their male counterparts.

The last decade has seen the exponential rise of video online distribution (VOD) and VOD companies' (VODs) entry into the industry as producers. Corporate VODs like Netflix and Amazon claim to promote women's access to the industry, but these claims remain unsubstantiated. To date no research exists on the impact of VOD on women's access to creative roles, or the percentage of films by women in VODs' libraries. Existing research on women in cinema generally is limited to statistics and individual national cinemas, while research on VOD undertaken so far confines itself to global, corporate VODs.

The film industries of Britain and India are structurally different and responding differently to the rise of VOD. However, they also share important features, including 1.6 million British citizens of South Asian origin who form a large share of both cinemas' audiences. VOD has expanded transnational viewership enormously. A substantial part of it subscribes to a wider range of VODs than existing research accounts for. In this context, most women filmmakers in Britain and India operate in a large, informal segment of the industry where employment remains precarious, visibility limited and often greater on local, independent VODs. This project asks: what can Britain and India learn from each other about the context-specific difficulties women face when seeking to be filmmakers in this new configuration? What kind of opportunities does VOD offer to British and Indian women filmmakers? How does VOD impact on the films they make? Can it enhance their collaboration?

Gender inequalities in cinema can be remedied only by collecting data that can inform practical, context-specific decisions and processes. Building on AHRC-funded research on VOD in South Asia (AH/W006464/1), this collaborative project differs from existing research in four fundamental ways. It

-adopts a comparative, cross-border approach;

-focuses on the expanding, highly diversified VOD sector;

-investigates the impact of VOD on women's position in the industry by asking the women themselves. Not numbers, but women's perspective on their marginalisation and strategies against it;

-examines Indian and British women's filmmaking at two interconnected levels: industrial and aesthetic. We will identify the limits imposed on women's work for VODs, and explore the ways women move within those limits through culturally specific choices of content and style.

The project will have an indirect, positive impact on women's representation and position in cinema, and enhance cultural and knowledge-exchange between India and Britain. Our research will influence film training, industry practice and media education in both countries. Its dissemination will impact directly on practising and aspiring women's filmmakers' lives, working conditions and access to creative roles in cinema. Finally, our findings will catalyse further comparative, innovative research on the creative economy in Britain, India and elsewhere.